Innovative solution for automated irrigation to maximise water efficiency

We need to engage with an outside expert in order to assist us in identifying the innovation areas and evaluate our ideas. This will help us design a development strategy and identify potential suppliers and partners in the programme as well as evaluating IP protection options where relevant.